Asymmetric 18F-fluorination for Positron Emission Tomography

The short-lived radioisotope fluorine-18 is widely used in positron emission tomography (PET) imaging, both in the clinic for diagnosis, therapy assessment and personalized medicine, and to streamline drug discovery. As a result, radiochemists have invented numerous methods enabling the late-stage installation of fluorine-18 into drug-like compounds. Despite this, reports of asymmetric 18F-fluorination are scarce, an unexpected state-of-play considering the key role of chirality in biology, pharmaceutical drug discovery and medicine. In general, the current technology applied to install 18F onto a stereogenic carbon relies on conventional SN2 reactivity, an approach which can require harsh conditions and therefore leads to erosion of stereochemical integrity for many substrates. This proposal therefore aims to invent new 18F-technology to prepare chiral enantioenriched radiotracers for PET ligands discovery. The goal of this action is to merge photoredox catalysis, asymmetric synthesis and F-18 radiochemistry by inventing novel and general methods to access a large diversity of enantioenriched 18F-labelled products. Such approaches should be amenable to automation, to facilitate uptake by practitioners and maximize impact.